Oxide Formation on Steels: Improving the Magnetic Performance of Electrical Steels

Electrical steels for transformers and motors form a class of steels that contain silicon and aluminium.
To obtain the magnetic performance required, and minimise core losses, they undergo complex processing.
Processing steps control the microstructure: for example, the grains can be randomly oriented or processed to produce a specific crystallographic texture depending on the application. To improve the performance and to provide insulation, a glassy coating is applied in the final stages. The complex heat treatments required to produce the final microstructure affect the surface and sub-surface of the steel strip, and this can result in significant degradation to the final performance.
The goal of this project is to evaluate and understand the microstructural and surface changes to the steel as it undergoes heating at different temperatures in a range of gas environments together with cycles of cooling and deformation. This is important, as the nature of the oxides formed during these treatments can be external oxide scales along with significant internal oxidation. With the electrical steel strip thickness, approximately 0.5mm, compositional changes to the surface impact the underlying microstructure, while the nature of the oxide formed on the surface affects how easily it is removed and the adhesion of the glassy insulation layer.
Insight into the fundamental oxidation of silicon and aluminium containing steels will be gained through a combined approach of experimental and modelling work to determine the key factors influencing the kinetics and development of oxides. This work will be hugely important in developing alternative beneficial routes for controlling oxidation of electrical steels.